European EMC Products - Developing a prototype Portable Electromagnetic Pulse Test (PEMPT)

European EMC Products (EEP) are market leaders in the provision of electromagnetic (EM)
shielding products. Electromagnetic Pulses (EMPs) are of significant concern to EEP's global
client base. Such EMPs can be generated by (high altitude) nuclear detonations, by nonnuclear
EMP weapons, and by solar storms. Protection from the various effects of an EMP are
achieved using shielding. The effectiveness of shielding protection from the direct pulse is
relatively easy to quantify. The effectiveness of shielding protection from the conducted pulse
is much more difficult to quantify in situ. EEP proposes a 12 month project to design, develop
and test a prototype Portable EMP Test (PEMPT) system to address this issue.